The personalisation of paedatric Oncology using Phenotypic High Content Analysis

Thankfully, 80% of children's cancers are well treated with modern therapy. However, the remaining 20% suffer a high degree of poor health and mortality with many second and third line treatments offering very little benefit. This is despite the fact that there has been a very rapid increase in the number of potential chemotherapies that are available for the treatment of cancer over the last 20 to 25 years. One of the challenges facing paediatric oncologists is that many of the new chemotherapies that are available have never been tested in children. The ultimate aim of this project is apply an already mature laboratory test to the problem of finding the best available treatment for children who do not respond to standard chemotherapy. In order to do this we first need to demonstrate that we can produce definitive treatment data on 56 different chemotherapies from children samples collected as part of this research project. Once we have produced these data we can then determine how well our test was able to predict clinical outcome to standard therapies. Assuming our test works as well as it does in adult ovarian cancer, we can then use it to help find better treatments for the 20% of children who are not responding to first line chemotherapy.